Which Features Must be Included in a Numerical Model for Large-Scale Tidal Farm Design?

A key concern for tidal farm developers and investors is resource quantification. The ultimate aim of this project is to develop a tidal farm design tool that produces trustworthy results while requiring a level of computing power that is appropriate to industrial design. Once developed, the model can be extended towards analysis of sediment transport and thus can be used to understand the effect of large farms on the marine environment, which will be a key area of concern to stakeholders in the future.

Potential impact
By analysing a site that has already been simulated using more traditional methods (Pentland Firth), the key issues associated with using depth-averaged shallow water models will be elucidated. This will be of use to tidal site developers who need to be able to interpret such low-order data, and also for academics working in the field. Using publically-available data, it will be possible to compare the large-scale RANS simulation to low-order simulations and determine which physical phenomena must be modelled.

The high-fidelity data generated will also provide a useful benchmark for other UK researchers to use in testing their models.

The ultimate aim will be to develop a design tool that produces trustworthy results while requiring an appropriate level of computing power for industrial design. To aid this, Cambridge will run a workshop with Alstom Ocean Energy in which the model will be showcased and further development will be undertaken.

Once developed, the model can be extended towards analysis of sediment transport and thus can be used to understand the effect of large farms on the marine environment, which will be a key area of concern to stakeholders in the future.